AI-augmented collaboration platform to improve endoscopic diagnostic and surgical procedures

Gepalon Networks Ltd (Gepalon) is a rapidly growing UK-based SME specialising in medtech. Gepalon is reducing risk in surgery by allowing experts to collaborate remotely using video telestration augmented by AI/Deep Learning. The innovation will allow medical research teams to define, build and train AI models that can then be deployed in the platform for diagnostics (the automatic detection of malignancy), with the goal of providing augmented guidance in real-time to surgeons performing keyhole surgery where AI can identify and visualise malignancy during the operation. Gepalon's platform could decrease the error rate in cancer diagnoses by 5%.